Sleeping with the Enemy: The Experiences of Vietnamese Mothers of Amerasian Children During and After the Vietnamese-American Conflict (1955

This project explores the lived experiences of Vietnamese mothers of Amerasian children
both during and after the Vietnamese-American conflict of 1955-1975. Through the
qualitative research method of semi-structured interviews with a focus on gendered
performances of womanhood, motherhood, and nationhood in times of conflict and its
aftermath, it will - for the first time - critically engage with the experiences of these
Vietnamese mothers. This work is crucial as these women are becoming increasingly
elderly. A significant additional aim, then, is to document their life stories for future
research and historical preservation.